Sharp blades by thermal splitting

Oxford Fiber Ltd is a world-leading manufacture of tools used to install optical fibre networks for broadband internet use. We produce the wire cutters which are needed to install the optical fibre and this is carried out using an expensive polished diamond. We will develop a new technology which will replace the diamond and so make our installation tool cheaper and more reliable. This will make optical fibre networks cheaper to install and allow semi-skilled technicians and hobbyists to use optical fibre networks.